GENERIS VSD

Founded in 1987, Sprint Electric Limited ("Sprint") is a manufacturer of industrial motor controllers (DC drives) with power ratings from kilowatts to over a megawatt for applications within industrial plant and machinery.

DC Controllers can return kinetic energy stored in the load back to the supply as electrical current, which is a valuable contribution to energy conservation. The controllers improve efficiency and productivity involving rotating machinery and can be installed anywhere in the world.

AC motors represent a market 40 times the size of the DC. but there is currently no range of inverters (AC Variable Speed Drives) available that can adequately address the requirement for efficient regeneration. Furthermore, inverters suffer from a collection of major handicaps including the power factor they present to the supply grid and long-term reliability.

In 2018 Sprint, collaborating with the University of Nottingham, commenced Innovate UK project 104139 to design laboratory silicon device-based prototypes of new core technology for a regenerative AC drive in the power spectrum (22kW and 250kW). This was completed to Technology Readiness Level (TRL) 4\.

One very valuable feature is its ability to run continuously at unity power factor providing low supply harmonics. Heavy industry gets financially penalised for distorting the grid when running at anything other than unity power factor, by paying more for the electricity. The higher the distortion the more they pay.

The regenerative operation and low harmonics will be of great interest to the market. The improvement to heat generation, motor accuracy and overall system efficiency, coupled with reduced running costs and more easily designed safety circuits will be highly attractive to customers who will also appreciate the solid-state design, improvement in lifespan and reduced maintenance costs.

Societal Impact. Modern Industrial plant is responsible for the efficient mass manufacture and processing of all our material needs. World population has expanded rapidly and is sustained by industrial processes that require large use of rotational energy. Energy consumption is expected to reach 35 trillion KWh by 2035 with 28% of all power consumed by electric motors (International Energy Efficiency, 2011). That is 9.8 trillion KWh. The challenge is to maintain the output and simultaneously reduce the power consumption.

We pre-announced the arrival of the new product at the International SPS Drives show in November 2023\. This caused such Market excitment that we wish to accelerate the experimental development and compress the launch time for the extended power ratings.